University of Bristol and Celltech R&D Limited

To develop a multicellular model of human Glomerulosclerosis into a medium throughput, highly quality controlled platform for drug screening of anti fibrotic molecules and stratifying patients for suitability into clinical trials. This will transform UCB's drug development process.